Wave_Venture_II

We are delighted to receive this innovation voucher and will use it to investigate the transformation of the knowledge and expertise of our staff to a software product that will be a key enabler in the roll out of marine renewable energy. This development will increase our companies reach to a global level and we hope will play a part in accelerating the rollout of
ocean wave energy the de-carbonisation of energy supply.